Bayesian Analysis And Prediction Of Infectious Disease Outbreaks Based On Temporal Data

Our external partner organisation is Public Health England (PHE). The University of Warwick already has collaborative links in place with PHE via the NIHR-funded Health Protection Research Unit in Genomics and Enabling Data, and this project will build upon these existing links. Note that PHE is currently being restructured and will soon be renamed as the National Institute for Health Protection (NIHP), but this will not adversely affect our collaborative links or the project proposed here.
The context of the research - Mathematical epidemiology are mostly based on deterministic compart-mental models. These models are convenient from mathematical point of view, but not always appropriate to represent infectious diseases especially in the early stages of an outbreak.
The aims and objectives of the research - We aim to develop a model that is realistic of the way infectious diseases spread in outbreak situations. We also aim to develop inferential method-ology based on this model, so that epidemiological data can be used to infer key epidemiological parameters and test hypotheses.
The novelty of the research methodology - Our research methodology is based on realistic stochastic models for the spread of infectious diseases. We also make use of the latest methods for computer-intensive statistical inference. Novelty will be demonstrated through a thorough comparison between our new methodology and previous ones.
The potential impact, applications, and benefits - Application of the proposed methodology will allow a better estimate of key epidemiological parameters especially in the early stages of a new outbreak. This will in turn inform how much effort should go into disease control, and provide an evidence basis for the design of suitable control measures.
How the research relates to the remit - The proposed research idea falls into several EPSRC research areas including Mathematical Biology, Non-linear systems, Clinical technologies (excluding imaging) and Healthcare Technologies.
Research Areas; Global uncertainties, Healthcare technologies, ICT [Information and Communication Technologies], Manufacturing the Future,
Mathematical Sciences, Research Infrastructure
External Partner - Public Health England

Potential impact
In the 2018 Government Office for Science report, 'Computational Modelling: Technological Futures', Greg Clarke, the Secretary of State for Business Energy and Industrial Strategy, wrote "Computational modelling is essential to our future productivity and competitiveness, for businesses of all sizes and across all sectors of the economy". With its focus on computational models, the mathematics that underpin them, and their integration with complex data, the MathSys II CDT will generate diverse impacts beyond academia. This includes impacts on skills, on the economy, on policy and on society.

Impacts on skills.
MathSys II will produce a minimum of 50 PhD graduates to support the growing national demand for advanced mathematical modelling and data analysis skills. The CDT will provide each of them with broad core skills in the MSc, a deep knowledge of their chosen research specialisation in the PhD and a complementary qualification in transferable skills integrated throughout. Graduates will thus acquire the profiles needed to form the next generation of leaders in business, government and academia. They will be supported by an integrated pastoral support framework, including a diverse group of accessible leadership role models. The cohort based environment of the CDT provides a multiplier effect by encouraging cohorts to forge long-lasting professional networks whose value and influence will long outlast the CDT itself. MathSys II will seek to maximise the influence of these networks by providing topical training in Responsible Research and Innovation, by maintaining a robust Equality, Diversity & Inclusion policy, and by integration with Warwick's global network of international partnerships.

Economic impacts.
The research outputs from many MathSys II PhD projects will be of direct economic value to commercial, public sector and charitable external partners. Engagement with CDT partners will facilitate these impacts. This includes co-supervision of PhD and MSc projects, co-creation of Research Study Groups, and a strong commitment to provide placements/internships for CDT students. When commercial innovations or IP are generated, we will work with Warwick Ventures, the commercial arm of the University of Warwick, to commercialise/license IP where appropriate. Economic impact may also come from the creation of new companies by CDT graduates. MathSys II will present entrepreneurship as a viable career option to students. One external partner, Spectra Analytics, was founded by graduates of the preceding Complexity Science CDT, thus providing accessible role models. We will also provide in-house entrepreneurship training via Warwick Ventures and host events by external start-up accelerator Entrepreneur First.

Impacts on policy.
The CDT will influence policy at the national and international level by working with external partners operating in policy. UK examples include Department of Health, Public Health England and DEFRA. International examples include World Health Organisation (WHO) and the European Commission for the Control of Foot-and-mouth Disease (EuFMD). MathSys students will also utilise the recently announced UKRI policy internships scheme.

Impacts on society.
Public engagement will allow CDT students to promote the value of their research to society at large. Aside from social media, suitable local events include DataBeers, Cafe Scientifique, and the Big Bang Fair. MathSys will also promote a socially-oriented ethos of technology for the common good. Concretely, this includes the creation of open-source software, integration of software and data carpentry into our computational and data driven research training and championing open-access to research. We will also contribute to the 'innovation culture and science' strand of Coventry's 2021 City of Culture programme.